Skyprospector Industrial Design

Our team develops Skyprospector, a hardware and sofware tool for solar PV sites that simulates the impact (financial impact and carbon impact) of switching from gas heating to electric heating to "microgeneration aware" electric heating -- both for the site owner and for the national grid.